CCC-ParaSolS: creating a Collaborative Computational Community in Particulate Solids Simulations

Particulate solids (granular materials) encompass natural soil deposits, pharmaceutical powders, food ingredients (e.g., powdered milk, flour), aggregates and cement used in construction, etc. Particulate solids are often inputs to manufacturing processes or are produced as intermediate/final products. They have economic and societal importance. They are fundamental to the UK chemical & pharmaceutical industry which, in 2023, generated £60bn of exports, added £30.4bn to the UK economy and supported a workforce of over 130,000 people (Chemical Industries Association, UK Industry Snapshot). The UK Mineral Products Association estimates that the mineral products industry directly contributed over £7.9bn to the UK economy in 2021 (turnover of £21.6bn) and directly employed 80,000 people by producing 419 million tonnes of material, mostly in particulate form. Efficiency improvements in handling and processing these materials will bring economic benefits and reduce their associated carbon footprint.
Particulate solids form complex systems with material behaviours that are difficult to understand and predict. For example, sand can lose strength during earthquakes causing building collapses, grain silo collapses continue to cause loss of life, and lunar soil behaviour determines equipment design for space exploration (NASA Technical Memorandum 2010-216257). Particulate solids simulations explicitly model particles and their interactions to provide insights into behaviour that are difficult, or impossible, to obtain experimentally. For example, we cannot embed sensors in high-temperature environments such as blast furnaces.
The most popular particle-scale simulation method is the discrete element method (DEM). The world’s first DEM code was developed by Peter Cundall during his PhD at Imperial College London in the 1970s. Since the early 1990s there has been an exponential growth, internationally, in the use of DEM in scientific research. UK-based researchers lead the development and exploitation of open-source DEM codes and high-performance computing (HPC) to enable simulations of problems at scales with industrial relevance. Despite the UK’s leadership in particulate solids simulations, there is no overarching UK community including representatives from the different disciplines that exploit DEM and related methods. Developments happen in discipline silos, inhibiting full exploitation of methodological advancements.
CCC-ParaSolS will unite scientists and engineers from academia and industry with a common interest in simulating particulate solids for a variety of applications. We will build on existing discipline-specific networks with a strong DEM interest, e.g., the UK micro–macro soil mechanics group. The community will embed diversity and inclusiveness in its composition, governance, and activities, considering gender, career stage, scientific discipline, etc.
CCC-ParaSolS will promote the use of open-source software and best practices in validation, benchmarking, and research data management. Bespoke training on DEM (using established open-source codes), HPC (using ARCHER2), reproducible research, and FAIR data principles will be delivered by code developers, EPCC, and the Computational Science Centre for Research Communities (CoSeC). We will design the training programme to be inclusive of historically underrepresented groups.
Through community consultation, CCC-ParaSolS will identify gaps and barriers in our current simulation capabilities and training that are inhibiting high-impact scientific discoveries and slowing the transition from workstations to HPC and from CPUs to GPUs to improve energy efficiency and performance. Based on this community needs analysis, one or more high-priority code development projects will be carried out, led by CoSeC.
CCC-ParaSolS will create a five-year vision for the community and produce a viable plan for a Collaborative Computational Project in particulate solids simulations (CCP-ParaSolS).